DRIVE CYCLE EMISSIONS SIMULATION FOR AIR QUALITY IMPROVEMENT

COVID-19 is having a devastating effect around the world with over 32million confirmed cases and over 980,000 deaths to date and rising daily according to the WHO. Air pollution is known to weaken the immune system, compromising the ability of individuals to fight off infection. A recent study on Covid-19 found that "people who have been living in places that are more polluted over time are more likely to die from coronavirus", as the virus is particularly deadly when it attacks the respiratory system.

Economically the pandemic has also had a devastating effect with major economies in lockdown for many months. With Government advice to people to "Stay at Home" and only undertake essential travel, the effect on the automotive industry has been particularly devastating. The consequence of this is reflected in the number of new car registrations which, for example in the UK alone, were 51.4% lower at the end of May 2020 compared to the same period last year after a 97.3% and 89% reduction in new car registrations in April and May respectively as the effect of the pandemic took hold.

Vehicle manufacturers (OEMs) are therefore cutting jobs and have reduced budgets for new vehicle development and are critically looking to reduce development costs of new vehicles whilst improving vehicle emissions. We aim to address this need by using our proprietary toolset to develop a new full drive cycle WLTC (Worldwide harmonized Light vehicles Test Cycles) test that provides them with a more accurate data set using a test that is more repeatable, at a reduced cost and in a shorter timeframe, leading to better even cleaner new vehicles being developed.

This project can improve the UK's competitiveness in this international market and in doing so, we can make further positive changes to the way in which vehicles are developed, de-carbonising the process and improving air quality for the benefit of all.